Modelling and Data Analytics of SF6 Alternatives to Develop Predictive Maintenance Regimes for Retrofilled Substation Equipment

Modelling and Data Analytics of SF6 Alternatives to Develop Predictive Maintenance Regimes for Retrofilled Substation Equipment